IBEX Virtual Anti-Scatter Grid Detector

IBEX Innovations (IBEX) has successfully demonstrated, in an InnovateUK PoC project, the
potential for its virtual anti-scatter grid (VASG) concept to improve diagnostic quality and
significantly reduce patient dose in medical radiological examinations
Physical anti-scatter grids (ASGs) are extensively used in medical X-ray imaging to reduce the
levels of unwanted X-ray scatter reaching the detector and are essential to achieve diagnostic
quality images, especially on thicker body parts such as the torso, head and breast. However,
as well as blocking unwanted scatter, physical ASGs also absorb a significant proportion of
useful direct X-rays and result in patient doses being increased by between a factor of 2x and
8x to achieve acceptable images.
By contrast, the proposed IBEX Virtual Anti-Scatter Grid (VASG), takes materials data
generated by the IBEX Multi Absorption Plate (MAP) and advanced IBEX software
algorithms and uses it to deconvolve the scattered X-ray component, utilising the scattered Xray
data to improve image contrast without the need for a physical ASG.
By usefully employing more of the available X-ray photons to create an image instead of just
blocking unwanted scatter with a physical ASG, the VASG is expected to generate improved
contrast at significantly lower patient doses, whilst further improving the sensitivity of the
IBEX materials classification, leading to further improvements in the diagnostic value of
radiographic examinations.
The VASG concept relies fundamentally upon the IBEX materials classification technology
successfully developed under a previous InnovateUK DoP project, and has been shown to
work in a PoC project which completed in July 2015.